Area Topography Sensing Mat for Digital Corrosion Monitoring of Smart Infrastructures

"CORROSION RADAR (CR) LIMITED strives to be a global leader in remote sensing technologies and advanced analytics systems for smart infrastructures. Monitoring and predicting Corrosion Under Insulation (CUI), which can potentially cause catastrophic failures and/or major downtime for many sectors, are the primary focus of the company. Corrosion Radar has developed a line sensor which could detect and locate corrosion under insulation for pipe sections. It uses industrial internet of things (IIoT) systems to ensure information collected by these sensors are able to be accessed, stored and processed remotely. This proposal is to establish the feasibility of novel area sensor which enables corrosion monitoring and prediction topographically over large and geometrically complex surface areas such as process vessels and associated auxiliary equipment.

Success of this project will enable CR to provide the industry a suite of corrosion sensors to detect and monitor CUI across the whole plant, including pipes, process vessels and associated auxiliary plant equipment. The offered products will increase plant availability and reduce maintenance costs without compromising the safety of people, assets and the environment. An attractive aspect of CR's corrosion detection suite is that it can be applied to many sectors such as oil & gas, renewables, food processing units, chemical processing plants, thermal power plants and nuclear plants."